Digital imaging for phenotypying roots crops

The UK has been slow to exploit the expertise available in other disciplines to increase its agricultural competitiveness through the introduction of technological developments to improve agronomy. Elsoms proposes to integrate the necessary technical disciplines with appropriate breeding strategies and understanding of pathology symptoms to rapidly validate new root visualization techniques. This successful UK SME will team its expertise in process knowledge, with genomic and pathology expertise (Warwick Life Sciences) and 3D Imaging and software design (WMG, Warwick).
The production of a generic model of root visualisation implementing the latest technological developments (currently being applied in the automotive sector) will allow development of improved root crops within a reduced timeframe, expanding opportunities for the UK to exploit agronomic improvements by reducing both development time and operation costs.
An automated phenotyping technique allowing evaluation of roots would improve the product we supply and help meet the aims of the company strategy. This will only be possible in this time scale if we can use MAS.